RTSFX

In the Creative Industries, sound design typically starts by searching sample libraries for
desired sounds. These sounds are rarely ideal, not easily found and must be customized for
use. Alternatively, sample libraries can be replaced by sound synthesis techniques that use
software algorithms to generate the desired sounds, enabling high quality sound effects across
all forms of content creation.
Our InnovateUK Feasibility Study demonstrated the need for a synthesised sound effects
(SFX) service. The study highlighted two barriers to use; content creators want to use their
own sound archives and metadata but with real time control and manipulation, and need a
critical mass of high quality synthesised sounds. These barriers could be overcome by
deploying lightweight sound synthesis models on the cloud. Such models can reverse engineer
any sound sample, thus removing the need for large SFX libraries and associated issues with
their use.
The SmartSounds project will deliver and validate a prototype cloud content design and
creation service, for use by anyone wanting to enhance or interact with sounds. It will allow
uploading, analysis and synthesis of any sound, with real time control and integration into
existing workflows, and the business models and road map to launch a commercial service.
SmartSounds has the potential to revolutionize the sound design process. It will greatly extend
the limited reservoir of sounds that can be used for content creation, turning any sound into a
sound effect and synthesizing all the sounds of the world. It democratises the industry, giving
anyone the ability to become a sound designer, giving users control, harnessing their
creativity.
SmartSounds will gather all technical and business information required in order to launch
this service. The business potential is compelling since the project will demonstrate a
disruptive cloud service for a globally used and purchased resource.